Queens University Belfast and Travan Precision Engineering Limited

To develop and embed an aerospace engineering capability to deliver high value pre-assembled machined components from existing advanced manufacturing capability to support emerging aerospace automation developments